Choosing Coral Winners

"NERC:ElizabethBeauchamp:NE/S007512/1"

The central goal of my research is to inform assisted evolution interventions on coral reefs by determining the underlying causes of intra-population variation in heat tolerance. If certain physiological or genetic traits that associate with increased heat tolerance can be identified, these may be valuable in identifying the best candidate corals to be used for restoration and adaptation interventions

This will be one of the first to examine the Symbiodiniaceae and the prokaryotic microbiome of selectively bred F1 corals under a natural heat stress. The Baum Lab have recently published research using techniques to identify Symbiodiniaceae and microbiome communities (ITS2 and 16s rRNA gene amplicon sequencing) of corals from a remote Pacific location that bears many similarities, and some crucial differences, to my own study location in Palau. Through these methods I will develop a better understanding of the role of Symbiodiniaceae and the prokaryotic microbiome within the coral holobiont, strengthening research, and enhancing my PhD. The molecular analysis of these F1 corals provides a unique opportunity to understand how phenotypic heat tolerance and its associated physiological traits are passed through generations. This is central to establishing the feasibility of assisted evolution techniques that involve selective breeding for adaptive traits.

I also propose a visit to The University of British Columbia in order to visit Professor Sally Aitken, as well as the Keeling and Parfray Lab's. Professor Aitken is a world leader in the application of assisted evolution where I will gain knowledge about phenotypic traits and genes involved in local genomic adaption. The Keeling and Parfray Labs are an ideal choice to facilitate additional training in microbial communities and their relationships.

Undertaking this placement at The Baum Lab will provide me with an invaluable opportunity to add an important element to my PhD research, and develop skills that are essential through training in coral molecular biology and bioinformatic techniques. This is also a unique chance to gain exposure outside of my home institute, form lasting networks and collaborations with world leaders whilst building confidence as a researcher.